Personalising corporate canteen menus to reduce obesity based on real-time monitoring of metabolic responses to food and lifestyle

Salus Optima is a UK-based B2B enterprise software SME focused on delivering scalable, personalised nutrition solutions. With global obesity rates projected to affect half the population by 2035, and strong links to chronic disease and premature mortality, there is an urgent need for effective, accessible interventions. Personalised nutrition has proven more effective than generic advice, but current services are costly and inaccessible to those most at risk---particularly individuals from lower socio-economic backgrounds.

Salus aims to address this gap by leveraging the workplace as a key intervention point. With most adults spending nearly half their waking hours at work, and many workplaces offering food services, this environment presents a unique opportunity to deliver tailored dietary support. By integrating personalised nutrition into corporate canteens, Salus removes barriers such as cost, accessibility, and convenience.

The project brings together a unique consortium of partners: Salus Optima provides the core technology, the University of Bath's Centre for Exercise, Nutrition and Metabolism contributes scientific research, and Compass Group PLC---the world's largest food service provider---offers a route to market. The solution will be delivered via a mobile app that integrates with Compass's menu systems, offering science-backed meal and lifestyle recommendations based on data from wearables and glucose monitors. Digital coaching and behaviour change techniques will support users in making healthier choices.

Employers will fund the service as an employee benefit, ensuring affordability and removing financial barriers for users. This model also enables employers to gain insights into the nutritional and metabolic needs of their workforce, allowing them to tailor food offerings accordingly.

The initiative aligns with EIT Food's innovation focus on "Targeted Nutrition," addressing challenges in improving health through science and empowering consumers. Salus anticipates a 15-month project timeline starting September 2023, with revenue generation expected within 3--6 months post-completion. By 2029, the solution could impact up to 1 million lives, save €494 million in healthcare and absenteeism costs, and generate €13.05 million in annual revenue. The project is expected to create eight jobs and deliver up to 200x cash-on-cash ROI, excluding additional returns via the FRM bonus mechanism.

In summary, Salus's tech-enabled, workplace-integrated approach offers a scalable, equitable solution to obesity and chronic disease, combining cutting-edge science, digital innovation, and strategic partnerships to drive meaningful public health impact.